RTS ideas

RTS Ideas is a London-based company specialised in civilian robots and drones. Its mission is to designs robots to improve life conditions. RTS is looking to launch its initial product offering, the Coastal Rescue Drone, RoboGuard this summer, to solve the current problem of inefficient coastal rescue missions. This product has garnered huge interests from governmental safety organisations and companies because of its innovation and practicality.